Microfluidic formation of magnetised microgels encapsulating live cells, droplet networks, and drug-loaded nanoparticles as multi-responsive biomateri

The project aims to develop artificial cells that mimic biological functions, utilising soft materials to convert environmental energy into motion and reconfiguration. These innovative soft machines will be applied in tissue engineering and drug delivery, contributing to the emerging field of 'Engineered Living Materials' as part of our EU-funded project, BiohHOST (euros3.3M).

Shiwei will employ droplet microfluidics to create biocompatible, reconfigurable synthetic cell models, working closely with an experienced supervision team led by Dr. Li and collaborating with experts in Cardiff school of Engineering, Cardiff School of Pharmacy and Pharmaceutical Science, and Cardiff School of Bioscience.

The project builds on our team's recent success in developing artificial cellular materials as swarm-like microrobots, promising novel applications in medical and biological applications.